The Responsiveness of God in the Quran and the hadith: An Intertextual Study

The proposed research investigates the understudied theme of God's responsiveness in the Quran and Hadith, the central question being: How does the Quran depict God's responsiveness, and what does this reveal about His nature? This study aims to explore God's reactions to human and non-human entities, including responses to words, thoughts, actions and divine interventions in daily life. The research seeks to deepen our understanding of the divine character in key Islamic texts, offering a comparative study with Biblical traditions on God's interactions with His creation.